Postcolonial Approaches to the Hoplite Debate: Warfare, Politics, and Identity in Ionia and Lycia

Scholarship has long debated the emergence of the Greek heavy infantryman (hoplite) and his connection with the rise of the city-state (polis) from c.700 B.C. This so-called 'Hoplite Debate' became heavily politicised during the Twentieth Century, with scholarship using it as a vehicle to present entrenched political positions (Marxism, neoliberalism, neoconservatism). In response to these oppositional and extreme positions, others have adopted more centrist standpoints, but recent debate is at a stalemate. Discussion around Greek hoplite warfare has been pushed into a too simplistic binary of opposing metanarratives that are politicised and often collapse under closer scrutiny. Moreover, hoplite warfare is often deemed a distinctly mainland 'Greek' invention and so has rarely been viewed within its broader Mediterranean context. My research adopts a postcolonial approach to ancient warfare that views hoplites as phenomena that emerged within geographic, social, and political contexts across the Mediterranean.
Building on the postcolonial methodologies of Greaves (2010) and Mac Sweeney (2013), I contrast the emergence and character of hoplites in two case study regions (Ionia and Lycia) with the endlessly discussed military history of mainland Greece and examine the specific regional cultural contexts within which hoplites appeared. Postcolonialism examines the experience of subaltern (non-dominant) groups to reflect critically on mainstream elite culture. Although featured in Greek historical canon (Homer, Herodotus, Thucydides) and engaging with Greece militarily via the Delian League, Ionia and Lycia are marginal to the established narratives of the Persian and Peloponnesian Wars that dominate the academic discourse. For example, in contrast to mainland Greece inscriptions in Ionia apply the term hopletes (sic.) to tribes, not a social class and, although Lycia was culturally distinct from Greece and had its own language(s), its experience of subjugation to Persia parallels the Greek experience.
My research traces several socio-political practices (fighting over the war dead, hoplite agôn, and siege warfare) that are central to the conception of Greek warfare to explore the effect Ionian and Lycian regional identities had on warfare practices. The appearance of duelling over fallen warriors in Lycian funeral iconography at Telmessos and Xanthos is unexpected, indicating a potential Anatolian origin. Likewise, the reality of the contrasting literary motifs of Greek agôn and Eastern 'total war' in ancient sources is questionable, and likely belie deeper cultural positions about the perceived weakness of those who hide behind fortifications and Orientalist narratives about the brutality of the East.
I focus strictly on contemporary ethnohistorical (locally produced) literature, archaeology, and especially the overlooked iconographic evidence of local painting and sculpting traditions. By introducing new historical voices into a narrative that has been dominated by the experience of the Western middle-class, I will present a postcolonial reading of hoplite origins and bring a new balance to this hoary debate.